Next Door Repairs

Next Door Repairs were born from a simple idea: connecting you who require small clothing repairs with those who enjoy getting them done, turning leisurely making into an opportunity for additional income.

Have a knack for adding buttons, fixing bobbly jumpers, visible mending or hand-stitched embroidery? We provide a unique opportunity for you to turn your skills into extra cash. Earn and learn as you connect with individuals in need of your crafty expertise. We take a minimal service fee for connecting you with those who appreciate your skills.

**What Sets Us Apart:** We focus on the joy of making (if you enjoy it) and the ease of repair (if you don't) -- we want to be the go-to platform for both: the individuals who love indulging in small repair and decorative textile projects during their free time... and for those who don't. It's a match! We want you to be able to connect; making peer-to-peer interactions seamless.

Unlike other platforms, we're not just about professional services; we're about fostering a community of non-professional makers who find relaxation and fulfilment in the craft of repair. We are launching a pilot program in East London, making it convenient for you to offer your services locally. A State of Nature Shop in Hackney allows for a hassle-free drop-off/pick-up point, reducing the need for arranging meetings or shipping and making repairs more accessible.

We believe in the circular economy, where every stitch counts. We are your gateway to a world where resources and skills are cherished, contributing to a sustainable future.